Placemaking and mental health in refugee contingency accommodation: An ethnography of people seeking asylum's lived experiences in the UK

My PhD will explore the role of placemaking for the mental health of people seeking asylum living in contingency accommodation. Background: Contingency accommodation is a common response to global displacement, intended as temporary protection. Yet many remain indefinitely housed in unsafe conditions with inadequate healthcare. While the negative impact of contingency accommodation on mental health is well studied, much less is known about how people seeking asylum engage in placemaking practices within these spaces and how this influences their mental health. Place is conceptualised as a site of negotiation between individuals and institutions, and placemaking as relational practices that allow individuals to interpret and transform their environments. Foregrounding asylum seekers' lived experiences, my research will provide nuanced insights into how people seeking asylum, living in contingency accommodation, engage in placemaking practices and the importance of placemaking on their mental health and wellbeing. To further my participatory and reflexive research approach, I will learn Arabic, aided by the difficult language training extension. Many participants in my research come from Arabic-speaking countries, gaining language skills will help build trust and support clearer communication throughout the project. Research questions: I will seek to answer the following research questions. 1. How do people seeking asylum living in contingency accommodation make a place for themselves? 2. How they perceive that the contingency accommodation living conditions affect their everyday lives, their mental health and wellbeing? 3. What spaces, relationships, and services people seeking asylum see as important for influencing their mental health and wellbeing? Methodology: An ethnographic approach combining participant observation with narrative interviews and creative methods with asylum seekers (n=20) and key stakeholders (n=20). Contribution: My project aims to generate an evidence base that will aid NGOs and policy makers to develop policy recommendations and practice regarding accommodation for people seeking asylum; mechanisms for facilitating mental health support and service provision.